Project Gamma

The project will investigate key automotive battery technologies and concepts that will enhance the attributes of future Jaguar Land Rover (JLR) electrified vehicles from 2026\.

The project will focus on an integrated structural battery pack and wireless communicating battery cells to enable increased efficiency, reliability and sustainability.

The project will support growth of UK manufacturers of automotive battery components and products.